CTI-Pro - Coiled Tubing Inspection System Prototype

The focus of this collaborative project is the experimental development of a compact, low power and affordable Coiled Tubing (CT) Inspection system Prototype (CTI-Pro) for the global oil field services industry. CTI-Pro is intended to inspect defects in CT during wellsite operations to provide end users real-time measurements of CT integrity and their remaining life. This is key to minimising the expensive risks of unexpected failures of CT in wellsites, and maximising their usage life and productivity. CTI-Pro will lead to a new product, that addresses the urgent need of the industry for a commercially available and affordable on-site CT inspection tool (currently limited to few expensive "services" with heavy and cumbersome equipment). CTI-Pro will be designed and engineered based on magnetic flux leakage (MFL) technology, with distributed sensors that enable volumetric inspection, intelligent detection and low power operation. Commercial exploitation of the new product would enable potential business growth with a new source of revenue for the lead industrial partner and other businesses engaged with them. The new product will also add value to their existing CT inspection products and strengthen their competitiveness in the global market.